The role of lipid metabolism in mitochondrial function and interlinked T cell ageing - across scales

The world is facing a health crisis caused by an ageing population with poor health. In 2025, about 1.2 billion people will be over the age of 60, and this will increase to 2 billion by 2050. While an increase in lifespan may be desirable, this does not coincide with an increase in healthspan (the length of time an individual is able to maintain good health), and the elderly often suffer from frailty and poor health.

Lipids or 'fats' in the blood change as we age, and some lipids are associated with poor health. Changes in the diet, such as caloric restriction, reduce lipids associated with poor health and are associated with longevity in model organisms such as mice. This proposal aims to understand how lipid-changes during ageing affect our immune systems, which deteriorate as we age and promotes poor health.

Ageing particularly affects a type of immune cell, called a T cell, whose primary function is to kill virally-infected or malignant cells. This leaves older individuals susceptible to infections by viruses such as Influenza (that causes flu) and SARS CoV2 (that causes COVID-19). As demonstrated by the SARS CoV2 pandemic, elderly individuals had much higher morbidity and mortality than the younger population. In addition to chronological age, biological age also affects immune deterioration, and as such many other factors contribute to severe illness associated with COVID-19, including having cancer, having a chronic infection, being overweight or obese, having diabetes, or being immunocompromised.

Understanding the biology of healthy ageing is of paramount importance as we strive to find ways to expand the healthspan in an ageing population.

Mitochondria are organelles that generate an important fuel for biochemical reactions called adenosine triphosphate (ATP). Mitochondria are very efficient at generating ATP, and are considered "the powerhouses of the cell". Mitochondrial dysfunction is a primary hallmark of ageing. Mitochondrial dysfunction in T cells impairs their normal function and accelerates ageing, but the cause of mitochondrial dysfunction during ageing is not understood. Lipids are key regulators of mitochondrial function. Lipids in the mitochondria are important as membrane components, as signalling mediators, and for energy production. This proposal aims to understand how lipids regulate T cell ageing and interlinked mitochondrial function.

The outcome of this proposal will be new insight into the mechanisms underlying T cell ageing in the healthy UK population.

Technical abstract
An emerging body of data suggests that lipid metabolism plays an important role in the ageing process. In humans, accumulation of specific lipids in blood and tissues are associated with age, and lipids in the blood are used clinically as biomarkers of age-associated disease. Notably, in centenarians, and following dietary interventions associated with longevity, lipid profiles are more similar to young individuals than 80 year old elderly controls. These studies implicate organismal serum lipid composition as a proxy for ageing dynamics, and they further suggest plasticity in the ageing process. How, mechanistically, organismal lipid composition impacts specific systems in the body, such as the immune system, remains poorly understood. The human immune system functionally declines with age in a process termed "immunosenescence". Features of T cell senescence include reduced proliferative capacity, altered expression of cell surface markers and shortening of telomeres, mitochondrial dysfunction, and a senescence-associated secretory phenotype (SASP) that contributes to "inflammageing".

Lipids are key regulators of mitochondrial function, important as signalling mediators, as bioactive membrane components, and for energy production. While lipids are critical for normal mitochondrial function, mitochondria lack key enzymes required for lipid synthesis and rely on lipid import- predominantly from the endoplasmic reticulum (ER). Lipid transfer through mitochondria-ER contact sites (MERCS) is important for maintaining mitochondrial lipid composition, and it was recently found that increased MERCS in memory T cells are responsible for their enhanced mitochondrial function. Understanding how changes in the external lipid environment across the lifecourse affect cellular lipid homeostasis and the regulation of lipid metabolism at the organellar and inter-organellar level will provide fundamental insight into the ageing process.